1901330122 hyperSwarm

hyperTunnel will revolutionise underground construction by applying digital twins, 3D printing and autonomy. Where tunnellers previously dug a hole and built a tunnel, we will build a tunnel, then dig the hole.

We drill and line pilot bores and send robots inside to inspect the geology taking core samples and scanning using ground penetrating radar, for a near perfect understanding of the entire tunnel length’s geology

? Using this data, we develop a virtual model of the tunnel structure; the digital twin. With AI and machine learning we design the optimum solution to create a sound structure in the geology.
?
Once the structure profile is defined, we send a swarm of bots into these lined bores to visit planned locations in order to drill and deploy chemistry according to the AI generated design.
?
Thousands of robots will be used, all controlled using swarm technology to 3D print the tunnel in the same way that bees build a hive or termites build a mound.
??
We then inspect again with our survey bots to ensure the chemical has spread evenly and matches the digital twin design.
?
The tunnel walls are prepared for final use, leaving a smart structure that can be monitored and maintained throughout its life.

We have successfully built a 6m long and 2.5m wide tunnel. We are currently demonstrating our technology for the UK rail infrastructure operator, Network Rail. Our aim in hyperSwarm is to develop robotics and autonomous technology allowing us to scan and construct using a common platform, with multiple compatible toolsets. Success will allow up to 200m of construction per day.